Evaluating biosubstrate triggered emulsions for step change product design and development

Developing next-generation smart products with minimal waste and efficient targeting of benefits is important to many industrial sectors from: drug delivery to disease sites, the focussing of antibacterial agents to areas of bacterial growth and the application of cleaning agents to skin, teeth and hair. The University of Liverpool and Revolymer Ltd have a clear opportunity to evaluate a step-change technology and define its potential for commercial use. Future applications may include new therapy development, enhanced hygiene products and reduced agrochemical waste. The aims of the project are firstly to establish industrial value from the early-stage academic research, secondly to develop clear product opportunities for further investment and, thirdly to provide clear evidence that the technology has the scope and ability to impact multiple end-user companies.